Aspects of time in quantum mechanics and emergent classicality

The project will involve many aspects of the nature of time in quantum mechanics and their relationship to measures of classicality and quantumness. Some focus will be on the arrival time problem in quantum mechanics (the question of the time at which a particle arrives at a given point) and the dwell time problem (the question of how much time a particle spends in a given region). These will be analysed from a number of different perspectives, including the decoherent histories approach to quantum theory and also the quasi-probability approach of Goldstein and Page (which arises in weak measurements). There will also be a focus on the Leggett-Garg inequalities, the temporal version of the Bell inequalities, which provide a very weak measure of the degree of quantumness in experiments involving sequential measurements.